Importance of 11-beta-hydroxysteroid dehydrogenase (HSD-1) in the consequences of chronic alcohol consumption

Alcohol dependence is a chronic relapsing disease, the incidence of which was recently estimated by the Department of Health to be 7% of the adult population. Currently, up to 90% of alcoholics who manage to stop drinking relapse back to the alcohol within a year. Alcohol dependence is a major health problem, and the alcohol consumption causes many other medical disorders and extensive social problems. Between 50 and 80% of alcoholics suffer from memory problems caused by the alcohol consumption and many also have other medical problems, particularly depression. The memory problems have serious effects not only on the quality of life but on the ability of alcoholics to benefit from treatment programmes, since these frequently involve learning new ways of behaviour. The memory loss is very difficult to treat, largely because the changes in the brain that cause the memory problems are not yet understood. If the mechanisms involved in the memory problems are understood, this will enable effective treatments to be developed that will improve quality of life for alcoholics, enable them to obtain more benefit from treatment programmes and reduce health costs. Recent laboratory and clinical studies have suggested that changes in the brain that take place when someone stops drinking excessively are largely responsible for memory deficits. Stopping alcohol drinking also increase the concentrations in the brain of stress hormones known as glucocorticoids. High concentrations of these are known to cause damage to nerves in the brain, and to result in memory problems.
Laboratory studies have shown that prevention of the increases in glucocorticoid hormones, or prevention of the actions of these hormones, decreases the nerve damage caused by cessation of long term alcohol consumption. Treatments which have this effect also prevented the memory loss see after withdrawal from chronic alcohol consumption. The aim of the current project is to investigate the mechanism of the increases in brain glucocorticoid concentrations, in particular the role of an enzyme, called HSD-1. The effects of two drugs that prevent the effects of HSD-1 will also be studied to see if these prevent the memory loss caused by long-term alcohol intake and withdrawal. Such knowledge will aid the development of new treatments that would provide effective therapy for these problems, which are suffered by large numbers of alcoholics.

Technical abstract
Alcoholism is a chronic disorder with high personal and NHS costs. There is little effective treatment, and 80 - 90% of abstinent alcoholics relapse within 12 months. A large proportion of alcoholics have cognitive deficits. The mechanisms of the memory problems are not understood, but clinical and preclinical studies suggest the hypothalamo-pituitary-adrenal axis is important and this system is also implicated in the development of alcohol dependence. There is considerable clinical and experimental evidence that alcohol withdrawal plays a major role in causing the memory deficits and this offers a window of opportunity for intervention.
Until recently, adrenal release into plasma was thought to be the only source of glucocorticoid in the brain, but local synthesis of glucocorticoids by 11-beta-hydroxysteroid dehydrogenase (HSD-1) is now known to occur in several tissue, including brain. Our recent laboratory investigations have shown that chronic alcohol treatment and withdrawal increases the concentrations of glucocorticoid in specific areas of the brain, particularly in the prefrontal cortex and hippocampus that are key areas in memory function. High glucocorticoid levels are known to be neurotoxic and to cause cognitive deficits. Experimental evidence suggests that the raised concentrations of glucocorticoids in the CNS are involved in the cognitive deficits caused by withdrawal from chronic alcohol treatment; in previous work we found two types of drug treatment which prevented the memory loss also reduced or prevented the rises in glucocorticoid.
This proposal investigates the mechanism of the increases in brain glucocorticoid after chronic alcohol treatment, in particular the role of the HSD-1 enzyme, and the effects of selective HSD-1 inhibitors on the memory loss. Activity and expression of hexose-6-phosphate dehydrogenase (H6PDH) that controls affects HSD-1 activity via NADPH levels will also be studied. Higher NADPH levels increase the reductase activity of HSD-1, which is the direction of glucocorticoid synthesis. The effects of two new, very selective HSD-1 inhibitors will be examined on memory loss after withdrawal from chronic alcohol treatment and on regional brain corticosterone levels. One of these compounds is effective against brain HSD-1 while the other is not, although both are known to enter the brain. Measurements also will be made of HSD-1 and H6PDH activity and expression during and after chronic alcohol treatment. The studies will show the extent to which HSD-1 contributes to the memory loss caused by long term alcohol consumption and whether or not HSD-1 inhibition might provide a useful therapeutic approach.